Laser Welded Corrugated Thin Metal Sheets

Rising environmental concerns are encouraging industries such as aerospace, marine and
automotive to improve their assembly weights by using lightweight materials. In Europe, the
average emissions of all vehicles sold by an OEM in one year need to decrease from 140g/km
to less than 75g/km by 2025 (McKinsey & Co). Corrugation has proven to produce
lightweight, high strength structures. However metal sheets that are suitable for corrugation
are thin, well below 1mm, and therefore vulnerable to destructive melting and warping when
welded to a substrate. ALT will utilise the principles of thin foil welding of steel to eliminate
these problems by processing a continuous laser weld. This will lead to the production of laser
welded corrugated thin metal sheets that can form lightweight, high strength metal sheets to
replace, heavier, plate steel sheeting